Clinical validation of a novel, nutritional treatment to induce weight loss in obese volunteers and Type 2 diabetic patients

We have demonstrated a novel molecular pathway by which dual activation nutrient-sensing G-protein coupled receptors (GPCRs), GPR84 and FFAR4, results in synergistic release of potent appetite lowering hormones - PYY and GLP-1, in human gut tissue samples. These hormones are stored and released by enteroendocrine cells, specifically L-cells which are found predominantly in the lower bowel (colon). By delivering our nutrient combination, that simultaneously activates GPR84 and FFAR4, to the colon, we demonstrated increased PYY levels resulting in lower calorific intake, in obese volunteers (Peiris et al, Gut, 2022). We now want to assess the efficacy of our strategy for weight loss.